Portable AiFibres - Using advanced deep learning, computer vision models, multispectral sensors & automated robotics to develop portable, easy to use scanning and sorting system for waste garments and fabrics

**PORTABLE AiFibres - Using advanced deep learning, computer vision models, multispectral sensors & automated robotics to develop portable, easy to use scanning and sorting system for waste garments and fabrics.**